University of Manchester and Pilot Group Infrastructure Limited

To develop, embed and exploit advanced control strategies and machine learning for application in whole-building optimised energy control and management.